Opportunity PS1: The Universal Classroom Toolbox

Our motivation is to deliver societal change by developing effective, evidence-led resources for the early identification and downstream classroom support for children at-risk of enduring SEND. The Universal Classroom Project will make available non-proprietary tools for all children to all schools in order to frame and support individual needs in the learning skills that underpin progress through the primary curriculum.
The project is positioned to address a major element of the current education crisis in England: the unmet needs of the steeply rising number of students with SEND. Lengthy delays in the SEND assessment process result in diagnoses across the full range of school years, with many children having enduring problems that go undetected due to the absence of early systematic evaluation. When SEND are identified, teachers lack clear guidance on how best to address these identified difficulties within the classroom.
The resources produced in the project will provide a low-cost means of addressing these issues by i) supporting equitable, early routine identification in Key Stage 1 by teachers of children with emerging SEND before underachievement becomes entrenched, and ii) signposting materials and classroom guidance tailored to meet the individual child’s needs. Individual student profiles generated from teacher observations of children, reinforced by light-touch direct assessments when needed, will be linked with evidence-based support options guided by the profiles of cognitive strengths and weaknesses. The project has the potential to transform early primary education by ensuring timely and effective support for every child, regardless of their postcode or magnitude of learning needs.
This development phase of the elements of the UC toolbox is for use in Year 1. Learning trajectories are particularly steep at this early point in a child’s educational journey, making it a timely point for effective leverage of targeted interventions to address underlying weaknesses and capitalise on areas of strength. Funding would support development and validation through stakeholder co-production of the implementation and deployment of an internet site for administration and scoring of the screening questionnaire. This would be delivered alongside teacher guidance and training materials, including identifying evidence-based options to support the learning needs identified in individual data profiles. Ongoing validation research based in school settings will examine teachers’ use of the toolbox at different administration timepoints in Year 1 (January, June, 2026) and to evaluate the added value of the UC resource in predicting early reading and maths progress in the context of the earlier Early Years Foundation Stage profile scores and the later Phonics Screening Check assessments.
The project will deliver a validated online screener, guidance material, and structured signposting to evidence-based interventions appropriate for individual learning profiles. Feasibility will be optimised through prior piloting and ongoing risk management, with impact and sustainability achieved through established stakeholder networks spanning schools, charities, NGOs, local authorities, and government policy. The non-proprietary, internet-based UC resource would be delivered and available for widespread dissemination and use by schools from autumn 2026.